LeafyColl(tm) Xpress: A Feasibility Study Exploring Scaling Animal-Free Collagen to Decarbonise the Supply Chain

LeafyColl Ltd is developing a sustainable, LeafyColl(tm) Xpress collagen to produce high-purity, animal-free collagen for use in cosmetics, nutraceuticals, and medical applications. Using chloroplast engineering in edible plants, the project will optimise collagen purification, scale production, and conduct cosmetic safety and efficacy testing. This innovation offers a lower-cost, lower-carbon alternative to traditional collagen sources and supports clean growth, food system innovation, biomedicine, and environmental sustainability. The project will deliver a regulatory-ready collagen ingredient, enabling commercial partnerships with UK-based cosmetic and wellness brands. It aims to position the UK as a leader in next-generation bioengineered protein production.